Experimental Investigation of various polymer films used for polymer laminated or coated steel packaging products

Tata Steel is one of Europe's leading steel producers, with steelmaking in the UK and the Netherlands, and manufacturing plants across Europe. The company supplies high-quality steel strip products to demanding markets such as construction, automotive, packaging and
engineering. Tata steel also produces food-safe polymer coated steel for can-making. The aim is to investigate various packaging polymers. Developing an understanding of lamination process, adhesion, hardness of polymers then allows for robust products.